Process Optimisation Under Equipment Degradation

Reference:

"Process optimisation in the presence of equipment degradation and failure" (voucher number 17000145) submitted to ICASE 2017 by Imperial College London.

Description:

The studentship is associated with the University's EPSRC Centre for Doctoral Training in High Performance Embedded and Distributed Systems (EP/L016796/1). While the application area of the project falls outside the key application areas of the CDT, the CDT's major themes of design and optimisation, and analysis and verification, are extremely relevant to the project.

The motivation for this project is as follows: A key target in Drilling operations in the Oil and Gas industry is to deliver the safely drilled well in the least possible time. A significant portion of lost time results from tool failures, particularly if the tool fails while in the well because of the time it takes to retrieve the tool from the well and then wait for a substitute tool or repair the failed one. As a result there is a strong interest in being able to control the tool failure so that it fails only when convenient, for example when a well section has been finished drilling. This objective, however, has to be balanced with obtaining the maximum tool output in order to drill faster. Using industrial understanding of tool failure mechanisms, health management aims to optimize operation so as to maximize the overall operational gains.

The aim of this project is to develop an optimization framework under significant uncertainty. The main case study will require a prognosis model, that is, a quantitative description of the influence of operating conditions on the degradation of the tool, and a diagnosis model, that is, a quantitative relation between the state of degradation of the tool and the measured symptoms. Schlumberger will supply both models. These models often have large uncertainty due to the complexity of the drilling tools and of their operating environment. As a result, the major science in the scope of this project is developing optimization methods dealing with multiple opposing objectives under significant uncertainty.